Sheffield Hallam University & Balmoral Tanks Limited

To develop an innovative training and knowledge management system through the integration of advanced knowledge management and intelligent systems techniques with leading organisational behaviour and HR management methodology.